University of Glasgow and Sphere Fluidics Limited KTP 22_23 R5

To embed expertise in injection moulding for rapid prototyping of hard plastic microfluidics; expanding in-house manufacturing capabilities to produce plastic biochips, thereby, bringing products to market faster, at lower cost and higher quality than competitors.